Baby2Body: happy mom, healthy baby.

We are creating baby2body, a product that educates and encourages pregnant women and new mothers to adopt healthier behaviours. Our eventual product will be a digital tool to promote healthy daily behaviour, improving health and well-being during pregnancy. Promoting healthier behaviours can deliver wider benefits to society by reducing burden on medical services such as the NHS.baby2body helps women look after themselves throughout their pregnancy and beyond (and we've been doing it for 20 years) so they can have a healthy baby while looking good and feeling great. It is a companion for fitness, nutrition, beauty and wellbeing. With expert usable information and advice gathered from fitness experts, experts in health, nutritionists, beauty specialists, we aim to guide women through this exciting time.